ELF Project B

The Environmentally Lightweight Fan (ELF) project is a collaborative research programme, the goal of which is to develop, prove and bring to market readiness advanced production processes for new carbon fibre fan blades for aerospace gas turbine engines. Under Project B, Rolls-Royce has used the design and analytical tools to create definition for two fan blade designs. While GKN have developed the composite manufacturing processes towards achieving the unit cost targets from the business case. This project has also included a programme of material characterisation testing managed by GKN.